Investigating Anglo Saxon Survivals in Processional Practice in Post-Conquest England

The Normans were long thought of as Britain's oppressive conquerors, intent on
erasing all remnants of pre-Conquest Anglo-Saxon culture; however, recent
scholarship has shown that the Normans were in fact assimilators of Anglo-Saxon
culture, sensitive to the matter of preserving Anglo-Saxon laws and customs,
including liturgical practices. In a new approach towards understanding the
period of substantial change between pre- and post-Conquest England, I intend
to identify and examine what are the Anglo-Saxon survivals in processional
liturgy after the Norman Conquest through detailed analysis of processional
chants and manuscripts between the tenth and fourteenth centuries.